Queen's University of Belfast and Laser Prototypes (Europe) Limited KTP 24_25 R2

To enhance Direct Metal Laser Sintering and Computer Numerical Control services by improving efficiency, automating part probing, optimising CNC program translation, and achieving lights-out manufacturing. This project aims to reduce manual operations, minimise scrap rates, and position LPE as a leader in innovative aerospace manufacturing solutions.